Ultrafast time resolved protein X-ray crystallography

We now have all the tools and the methodology that allows us to watch proteins function with structural resolution in real time with ultrafast time resolution, probing fundamental processes in biological activation. With the availability of femtosecond X-ray Free Electron Laser sources which now operate in the hard X-ray regime with femtosecond pulse duration, unique opportunities arise to gain fundamental new insight into ultrafast structural processes in proteins. Here, I propose a research programme on femtosecond time-resolved X-ray crystallography of light induced reactions in light sensitive protein crystals and supporting spectroscopic studies. The necessary preliminary work for such experiments are provided in the form of data collected at the Stanford Linac Coherent Light Source (LCLS), from ultrafast optical spectroscopy investigations of non-linear transitions and pulse shaping to control femtosecond population transfer performed in the home laboratory, and from supporting modeling of crystallographic data quality based on measured source parameters. In addition to the primary target, which is a femtosecond experiment with Photoactive Yellow Protein crystals, novel experiments are being developed firstly using picosecond synchrotron sources, to add to the existing choices for femtosecond pump-probe studies and focuses on photoswitchable fluorescent proteins.

Potential impact
The principal question addressed in this proposal is fundamental in nature; it aims to reveal basic new information on the crucial early time scales of biological activation. The outcome would be of very broad and general interest, as it concerns the basic mechanisms of biological function.
There is currently a world-wide effort to 1) construct femtosecond 'hard X-ray' FEL light sources and 2) use already available machines to conduct science in new experimental regimes. Focusing on FELs that will operate in the hard X-ray regime (with Angstrom wavelength) currently LCLS and SACLA are operating and under active commissioning. The European XFEL and the SwissFEL are under construction and are expected to start user operation during the duration of this proposed project, described in the case for support. With more sources becoming available, so will opportunities to perform the proposed work and to contribute to the experimental capabilities of the end stations. This project will therefore support my ongoing involvement in this area. As stated, these will involve technical contributions to experimental stations, methods and analysis techniques, which can be transferable between the various accelerators. In addition, this support will make me well placed to contribute to future scientific case for a UK operated XFEL.
In the UK there are only a few groups who have gained access to LCLS, and JvT is the only one in the area of time resolved biomolecular structure (http://ukfel.org/wordpress/?page_id=34)
Economic Impact:
Firstly, this proposal contributes to methods to use XFELs to develop novel ways of solving protein structures, which could have significant impact on the biomedical and pharmaceutical communities as well. Further, the UK has an established past (and future) interest in this area, for which the outcome of research that uses 4th generation light sources is of direct importance. For example, the UK Structural Biology community has proposed to contribute to the SFX consortium at the European XFEL at a total cost of £16.5 M, which is currently under review at the Council. The UK currently has active accelerator development in the FEL area, particularly the CLARA and ALICE projects at Daresbury. Furthermore, STFC recently indicated that, in response to the Minister's request for 'bold and ambitious plans' the UK will 'wish to construct its own X-FEL in due course' (Prof John Womersley, 14 June 2013, Imperial College London)
People:
The delivery of highly trained personnel is evident in the combined approaches which are included in this proposal. The PDRA will use established optical techniques in the home laboratory to contribute to optimization of femtosecond photolysis of protein crystals, essential for the successful execution of ultrafast crystallography experiments. In doing so, the PDRA will be trained in the interface between femtosecond spectroscopy and femtosecond X-ray diffraction.
Society:
The novelty and importance of 4th generation light sources should be communicated to the general public, who fund these machines. JvT has an established track record engaging with the general public, engaging with popular media, and engaging with young talent, to explain and highlight the importance and impact of the fundamental work on protein dynamics. Examples of outreach by JvT are available online (and at http://www3.imperial.ac.uk/people/j.vanthor) :

Interview in Science
News Focus - Materials Science "What Shall We Do With the X-ray Laser?" By Adrian Cho
http://www.sciencemag.org/content/330/6010/1470.short

Letter from a satisfied customer to Dr Jasper van Thor
http://www.imperial.ac.uk/workspace/molecularbiosciences/Public/Outreach/outreach.docx

Catching a short-lived photoreceptor intermediate with pulsed X-rays. ESRF highlights 2011
http://www.esrf.eu/UsersAndScience/Publications/Highlights/2011/scm/scm8